Indigenous queer movement-making in Taiwan

My research project examines how Indigenous queers in Taiwan participate in movement organizations and the sociopolitical impact of Indigenous queer organising. Indigenous actors and queer activists have been shaping the political landscape of Taiwanese society since democratisation in the 1980s, but little research has been done about the intersection of indigenous and queer identity. Within recent years, Indigenous queers have been participating in various movements, organisations and building communities across Taiwan.
My work is therefore interested in understanding the intersection of those two identity categories through the angle of movement-making. My work seeks to understand Indigenous queer activists' subjective experience of intersectional discriminations and the practice of resistance that they deployed. Through identifying the strategies of resistance activists' deployed, my work intends to explore the making of self, identity and community. Indigenous queers have been participating in the Han-dominated queer spaces and advocate about their intersectional identity, and I will thus focus on examining how Han queer activists learn and unlearn their racial and ethnic privileges as a way to examine the sociopolitical impact of Indigenous queer organizing.
My research has two layers of data collection, all of which will collective qualitative data for analysis. The first is the data collected through semi-structured interviews with Indigenous queers and Han queers in the activist space across the selected sites of analysis, including queer organisations and Indigenous queer organisations across Taiwan. I will split my time in three cities, Taipei, Kaohsiung, and Taitung, and I will spend 3 months on each fieldwork site and organisations in each city as portal to Indigenous queer communities. The second is data collected from participant observation at public, community and activist event that Indigenous queer activists are participating in.